Open Soil Data Platform

Technical abstract
Our aim is to develop an open data platform, combining metadata from a broad range of sources, creating a searchable catalogue using a semantic data framework. This will enable linking of activities and outputs via common themes (within controlled vocabularies) and searches across constituent databases using mappings over standard web interfaces, or through application programme interfaces (APIs) to the underlying data. This architecture will be readily extensible to other information resources and databases via continual semantics development. oSDP users will benefit rapidly from new information resources as soon as they become available.